Geometric singular SPDEs

The main aim of the project will be to show that the Brownian bridge measure is indeed invariant for the stochastic heat equation with values in a Riemannian manifold that was recently constructed. This will require expanding the existing theory in a number of different directions that give rise to various preliminary questions.